Capital Equipment at Oxford Physics

To support the particle physics programme at the University of Oxford, as per Consolidated Grant award ST/K00137X/1.

Potential impact
As per Consolidated Grant award ST/K00137X/1.